IV for Blackpool foundation design

We are developing a renewable wave energy device (“CCell”) based on a newly patented novel paddle shape. Laboratory tests show this extracts 2-3x more energy than existing designs. We now need to test a larger device in real waves.We have permission to install a trial device for a short period on the west coast of England (often call the "Energy Coast"). This project involve securing expert advise to design the base foundations, upon which our CCell device will be mounted, and supporting our activities during the trials. The trials will last for a period of 2-3 weeks (depending on wave conditions) and demonstrate our technology within a wide range of water depths that arise with the changing tide. Overall this represents a vital first step in the transition of our technology from the laboratory to the real environment.